Cyber Quest: Play, Learn, Protect!

The project focuses on raising cybersecurity awareness through student-led activities for children in Year 5 or 6 and their parents. We aim to create resources designed to be used by teachers, focusing on engaging children in developing quizzes, small games, or other interactive resources that can be played with or tested on their parents. These resources will cover key topics such as safe internet practices, online privacy, and recognising online threats. By extending learning to parents, it supports the wider community's awareness of online safety. The initiative will help reduce the skills gap by promoting cybersecurity knowledge and best practices within families, a key demographic in the region. It will also encourage kids to pursue career in cyber security.